Toward blood brain barrier development in assembloids

The walls of the blood vessels in the brain consist of tightly packed endothelial cells surrounded by specialized cells of the so-called neurovascular unit (NVU) containing pericytes, astrocytes, microglia, and neurons. Together, the endothelial cell layer and NVU provide a highly restrictive barrier between the peripheral blood circulation and the brain, called blood-brain barrier (BBB). The BBB is a 'rule for life' providing vertebrate and mammalian brains with protection against a wide variety of toxins and pathogens. This protection is also a major hurdle for developing effective treatments against brain diseases, including those with poor outcomes and multimorbidity (e.g., brain cancer, stroke, neuroinflammation, and neurodegeneration). Dynamic modelling of the human BBB in the laboratory is highly desirable, yet challenging, as there is complex dynamic interplay between the multiple biological components. Key experiments in brain-directed drug discovery remain largely based on animal models (i.e., rodents), and there is a lack of realistic modelling strategies mimicking natural BBB/NVU development in a dish. This hampers our understanding of physiology regulating embryonic and adult brain activity and finding new treatments against human brain diseases.